Physics of GaN Quantum Well Structures

Gallium nitride (GaN) is a wide direct band gap semiconductor alloy. Production of ternary compounds of III-nitrides such as Indium gallium nitride (InGaN) allows the band gap to be tuneable between the band gaps of two III-nitride binary compounds by varying the ratio of the group III elements within the semiconductor. The wide direct band gap and ability to vary the band gap energy allows III-nitrides and their ternary alloys to emit and detect light over the entire visible spectrum and hence marks them as attractive semiconductors to be used as detectors and emitters. InGaN has lower band gap energy than GaN so a quantum potential well can be created by sandwiching a nanometres thick layer of InGaN between two GaN layers. The presence of the InGaN quantum well enhances light emission relative to GaN due to the localization of charge carriers.
InGaN/GaN quantum well structures are employed in blue LEDS and phosphor coated white LEDs currently on the market. These LEDs are replacing incandescent forms of lighting which have shorter lifetimes, lower efficiencies and less physical robustness. A more efficient white LED can be made without an energy-dissipating phosphor coating by combining green emitting InGaN/GaN quantum well structures with red and blue emitting quantum well structures. However, green InGaN/GaN quantum well structures do not emit light as efficiently as blue InGaN/GaN quantum well structures. This project seeks to understand the physics of why green InGaN/GaN quantum well structures are less efficient through experiment and analysis by using photoluminescence spectroscopy and other techniques.